University of Sunderland and Reed Thermoformed Packaging Limited KTP 24_25 R5

To enhance manufacturing efficiency and reduce waste by integrating Digital Twin technology, real-time data analytics, and process improvement methodologies.